University of Dundee and Coherent Scotland Limited

To develop a new compact low-cost design of mode-locked OPSL capable of producing 100 fs pulses, 1 W average power at 300 MHz repetition rate and prototype, demonstrate and benchmark in multi-photon imaging applications.